SAW Diagnostic Devices

SAW Dx Ltd is an emerging point of care (POC) diagnostic device design and manufacturing
company using proprietary innovations around surface acoustic waves (SAW) for rapid
medical diagnostics. It utilises the interaction of the SAWs with a patient samples to perform
a variety of processing steps, including cell lysis, enrichment, DNA amplification, reagent
dispensation and sensing. The interactions are controlled by microstructures patterned on the
surface of disposable chips, to shape the acoustic fields in particular ways. This project will
further the ambition of SAW Dx to meet the growing demand for POC tests for sexually
transmitted infections.
Currently the Centers for Disease Control estimate >20M new STIs every year, in the US
alone. We propose that our Acoustic-Flow technology will form the basis of a rapid nucleic
acid test (NAT) for STIs and reach into other POC diagnostics markets (including e.g.
tuberculosis and HCV).
Our Acoustic-Flow technology uses microstructures patterned into the surface of a disposable
chip, which acts as ‘acoustic holograms’ and shapes the sound in particular ways to deliver
different functions on a single device.
This project will further our current capability to perform discrete sample processing steps
and enable us to integrate sample acquisition to manipulate the diagnostic sample (e.g. from
patient sample) and drive a diagnostic test to a read-out. The approach will remove the need
for sample preparation steps the sample entering into the test device. The outcome will be a
chip which can be used with virtually no training, making sample to result a seamless and
simple process. This project will demonstrate that we can provide results in a rapid assay
within 30 min at the POC, enabling immediate treatment in areas of infection and emergency
care. Our future ambitions will see our platform being adopted by a number of healthcare
markets as the simplicity of it’s use lends itself to cross platform compatibility.